Queen's University Belfast And Chain Reaction Cycles Limited

To embed a data metrics and advanced analytics capability to deliver growth in international conversion rates and improve customer acquisition and retention online.